Electronic Voting

This project investigates the possibility of a viable solution for anonymous Electronic Voting for citizens

using cryptography and smart card technology to protect every stage of the voting process such that it

may be audited by external adjudicators.

At a wider level, the system is useful for any voting application such as voting for management of a

political party, trade union or an organization/institution. Ultimately, it may be possible to apply the

entire process as a secure app on a mobile phone thus making the voting process more convenient and

accessible to all.